Investigation of aqueous supercapacitor and capacitive deionisation adsorption mechanisms on activated carbons using NMR spectroscopy

Investigation of aqueous supercapacitor and capacitive deionisation adsorption mechanisms on activated carbons using NMR spectroscopy
Summary of PhD: Developing electrochemical devices and techniques for in situ quantitative measurement of adsorption behaviour by NMR across a range of aqueous electrolytes within supercapacitor and capacitive deionisation devices.